ZERO-TOUCH

Zero-Touch project will deliver a step-change in cyber security by developing a unique Key Provisioning Architecture (KPA) for the generation, distribution, and certification of cryptographic keys used by IoT devices and the cloud. Together with our patent-protected Quantum-Driven Physical Unclonable Function (QD-PUF) technology, we will produce truly random cryptographic keys to deliver the strongest, end-to-end, cost-effective IoT security to protect devices from malicious cyber security attacks.